Secure multi-party computation from physical assumptions

An increasingly important subject in modern cryptography is multi-party computation, where two or more parties, mutually distrusting each other, want to collaborate in a secure way in order to achieve a common goal, for instance, to carry out an electronic election. However, after 25 years of research in this area, we are still in the unsatisfactory situation that all known computationally secure implementations (implementations that cannot be broken by an adversary with bounded computing power) of such systems relay on unproven assumptions about the complexity of certain problems, for instance, that factoring the product of two primes is hard.Unconditional security on the other hand does not relay on unproven assumptions and provides us with systems that cannot be broken in principle, no matter what computing power the adversary has. Unfortunately, unconditional security is impossible to achieve if the players only have access to noiseless communication. Many people have been looking for reasonable additional assumptions that would overcome this impossibility, and came up with many different kinds of models of weak physical resources. Some of them seem to be very promising at first sight, but a closer look shows that they are still quite far from reality and impossible to implement.In this research project we try to come up with better models of (classical and quantum) physical resources, and to provide reduction that allow for any multi-party computation in an unconditionally secure way.